Can/bottle crusher minimising the volume of household waste

The company is developing a domestic can/bottle crusing device significantly minimising the volume of

household waste. The device is aimed at Singapore market considering country's land constrains that gives a

rise to the need of more efficient waste management systems and recycling promotion